Transaction-based credit risk engine, enabling sustainable and socially responsible lending to segments of the economy whose vulnerability has been exposed and exacerbated by COVID-19.

SteadyPay is a UK technology company, focused on understanding the needs of those paid by the hour or task (gig economy workers), immigrants, millennials and younger people just starting - and enabling fair financial solutions that change their lives for the better.

SteadyPay is developing the next generation credit risk engine that uses artificial intelligence and machine learning technology to combine big data sources and identify trustworthy behavioural patterns.

This will enable SteadyPay as well as 3rd part financial institutions (banks, alternative lenders) to produce a deep and dynamic trust profile on what would previously be considered a thin or no-file borrower. This, in turn, will improve access to affordable and sustainable credit for segments of the economy that have been hit hard by COVID-19, like gig economy workers.